Brainrave

Innovative Brain-Computer Interface (BCI) technology has enabled a captivating fusion of neuroscience and entertainment, revolutionising the live DJ experience. By harnessing BCI, DJs can now visualise their brain's neuronal activity and synaptic pulses in real-time on a mesmerising 3D visualisation display. This cutting-edge visualisation allows the DJ to intimately connect with their audience by conveying their emotions and creative impulses directly from their brain to the visual medium. As the DJ immerses themselves in the music, the audience witnesses an immersive journey through the depths of the artist's mind, enhancing the emotional resonance of the performance and creating a deeply engaging and unforgettable experience for all.